Exploiting the tractability of Ascaris and Strongyloides to understand the role and importance of Lipid Binding Proteins in nematodes

"Nematode parasites are a global burden on human and animal health where they impact agricultural productivity and food security1. Locally, gastrointestinal nematode parasites (GINs) are the most economically significant and are estimated to cost the UK livestock industry >£80M/year through animal death, reduced productivity, and diminished reproductive capacity. GIN control is currently unsustainable due to accelerating resistance to traditional broad-spectrum anthelmintics highlighting the critical need for novel anthelmintic target identification and validation.
Nematode parasites produce soluble Lipid Binding Proteins (LBPs) that are abundant in Excretory/Secretory (ES) products. Nematode LBPs are thought to to enable parasites to scavenge essential metabolites, including fatty acids and retinoids, from their hosts. In addition, they have been implicated in modulating host immune responses and providing anti-autoimmunity benefits. To date, six helminth LBP groups have been described [Hydrophobic Ligand Binding Proteins (HLBP), Fatty Acid Binding Proteins (FABP), nematode Fatty Acid Binding Proteins (nemFABP), Fatty Acid and Retinol Binding Proteins (FAR), Nematode Polyprotein Antigens/Allergens (NPAs), and novel LBPS (e.g. Dorylipophorins)], five of which have been identified in nematodes2. Whilst there is a significant body of knowledge on the structures and ligand binding repertoires of LBPs3, their specific functions in nematodes remain unknown.
Recent advances in reverse genetics tools for parasitic nematodes now offers an opportunity to explore the functional biology in nematodes including Ascaris suum and Strongyloides species which are not only significant pathogens of humans and animals but also among the most tractable4. Indeed, our ability to integrate the physiological and experimental tractability of A. suum and the genetic attributes of Strongyloides spp. with large-scale pan-phylum bioinformatics analyses will enable characterisation of the role and importance of LBPs to nematode biology and reveal their potential as novel therapeutics targets
"